Performance Practices and Virtual Reality Technologies

This Practice-as-Research (PaR) doctoral study will examine the experiential potential and impact of 360 video technologies in performance on the audience. It will develop a theoretical framework, drawing on research from a range of visual arts fields, to inform the practical exploration. Building on her Masters study, Wise will advance a methodology to investigate the way that 360 video redefines the relationship between performer and spectator, specifically in relation to intimacy and the hierarchy between the live and the mediated body. She will create a body of original work that both challenges and extends the use of 360 video in choreographic practice. These performance experiences will be documented and analysed in relation to concepts and debates concerning this expanding field. This project aims to tackle a lack of research in this area by providing both empirical and scholarly knowledge from a performance perspective.